Multiphysics and multiscale modelling for safe and feasible CO2 capture and storage

Carbon capture and storage (CCS) involves capturing carbon dioxide released into the atmosphere by power stations and other industrial processes and storing it in underground geological formation. The aim of this project is to gain an enhanced understanding of the impact of dynamic behaviour of carbon capture and storage using novel adsorbents. The proposed research involves development of advanced sorbents and numerical models to simulate the process of large scale CO2 capture and safe storage under variable power load (i.e. CO2 flow rate).

Potential impact
Power generation constitutes a multi-billion dollar sector with a strong impact on the nation's welfare and prosperity. However, electricity generation using fossil fuels can only continue if the associated CO2 emissions are effectively captured and securely stored. CO2 capture and storage (CCS) has consequently been considered to be an unavoidable technology to meet this goal. The output of the proposed research will directly impact the environment by reducing an important green house gas from the atmosphere. The proposed work will also impact energy companies by providing viable means of capturing and safely storing their CO2 emission.